AEON - Development of an innovative, floating, dual-energy platform (60kW) for Small Island Developing States

AEON - Development of the next-generation floating hybrid energy platform for island communities